Fully-automated AI-driven data-cleaning for insurance property spreadsheets that will save 50% cost and significantly improve accuracy

Scrub AI Holdings Ltd (Scrub) is a UK SME operating in the AI tech sector. Its core project team of Alex Ley, Nicola Turner, Andrew Pelton, Axel Van Lith, Marcelo (Chelo) Gutierrez, and Mike Pelton aims to further develop and launch an automated data-cleaning solution tailored to the insurance industry. Currently, the industry's data-cleaning activities are performed manually, which is costly, slow and impacts quality and efficiency of data capture and pricing business. Therefore, there is an unmet need for an AI-driven solution that cleans data quickly and efficiently, eliminating the possibility of human error and producing high-quality error-free results. Scrub's solution could halve data-cleaning expenditure for the target businesses.